Prevention & Control of Infectious Diseases: The basis of natural and vaccine-mediated immunity

Technical abstract
This programme will reduce the burden of infectious diseases of farmed animals and zoonoses by understanding the basis of natural and vaccine-mediated immunity.